High Resolution Visible Light Capable ANPR Internationalisation (HR-VL)

The High Resolution Visible Light (HR-VL) Capable Automatic Number Plate Recognition
(ANPR) Internationalisation Project will research new image processing and HD Digital
CCTV camera control algorithms required to take a novel UK-based approach for ANPR into
new international markets. Number plate forms, formats and location on vehicles in the UK
and Europe are well constrained. This is not the case in many other parts of the World. For
example, in the USA, the background format for a number plate can consist of images,
variable colouring, etc. This makes ANPR considerably more difficult. The key areas of
research/innovation will be:
a) Internationalisation – to enable the image processing algorithms to handle non-UK number
plates. This requires processing a wide range of fonts/character sets (with additional interest in
Arabic, Cyrillic & Chinese), processing of plate backgrounds while compensating for typical
defects on the number plate surface;
b) Plug-and-play – making installation as simple as possible and removing the need for other
than the actual installation visit to require user attendance. This requires new control software
for the CCTV camera as a necessary precursor to internationalisation.
Successful research into, and deployment of, new algorithms will:
a) Enable new international markets in North America, Asia and the Middle East to become
available;
b) Reduce the cost of deployment and maintenance. Self-configuring HD Digital CCTV
cameras enable a deployment to use fewer cameras to cover each road configuration;
c) Enable a new range of surveillance products and services to be created and deployed by
third party vendors. This includes automated car park payment, hazardous materials tracking
and moving traffic violations.
The key deliverable of this nine-month Proof-of-Concept Project is the evaluation of the new
set of image science and HD CCTV camera control algorithms through their deployment and
evaluation in a demonstrator.